Particle Physics

This project focuses on developing a high-fidelity neutrino interaction simulator to deepen our understanding of neutrino behaviour in various environments. The simulator will model neutrino interactions with different target particles across a range of energies, capturing essential processes like scattering, absorption, and flavour oscillations. Leveraging both theoretical models and empirical data, the simulator will generate realistic interaction scenarios crucial for interpreting experimental results in neutrino physics. This work will contribute to ongoing experiments and collaborations, providing essential tools to analyse neutrino properties, aiding in the detection of rare interactions, and refining models of fundamental particle behaviour in the Universe.